Production and performance of BCSA cement in the UK

Concrete production contributes ~8% of anthropogenic CO2 emissions, arising mainly from clinker production, and consumes vast quantities of natural resources. The cement industry’s critical need to reduce the CO2 emissions by 2050 is driving a search for sustainable alternative binders. Belitic calcium sulfoaluminate (BCSA) is a potential low-carbon binder gaining interest due to its enhanced time-saving mechanical properties (rapid hardening) as well as pronounced environmental benefits. Aligning with UK priorities for net-zero manufacturing and supply chain resilience, the first part of my Future Leaders Fellowship Research “Green, Circular, and Smart Cement Manufacture” developed a homegrown, sustainable cement solution. This FLF project has successfully demonstrated the production of a few tonnes (which are stored at the University of Leeds) of a high-performance BCSA cement at pilot scale from UK industrial waste, eliminating the need for imported bauxite; it is estimated that we can replace up to 20% of the cement in the UK. The cement is designed to be 100% recyclable at end-of-life (EoL) unlike current cements that are blended which need significant preprocessing to re-use at EoL.
By valorising waste streams to produce the low-carbon binder, this approach delivers significant economic and environmental benefits; directly lowering the carbon footprint of the binder and enhancing circularity in materials. The proposed extension aims to translate this innovation into practical application (assigning a dedicated technician) by testing the concrete at larger scale and erecting a structure (demonstrator) as visual proof of the materials performance. The focus will shift from cement production to comprehensive testing of BCSA concrete, validating its rheological, mechanical, and durability performance, followed by on-site implementation. The data generated from this will also be used to develop a service-life prediction model for BCSA concrete to support the field implementation (assigning a dedicated postdoctoral researcher).
Furthermore, the project challenges the existing standards, which are based on Portland cement and may not account for the unique chemistry and behaviour or alternative binders like BCSA. To address this, the extension project will focus on generating essential data which will be used to support and implement the development of standards, guidelines, and accelerated testing protocols; in collaboration with project partners and other industry professionals and standards and specifications bodies – assigning a dedicated Business and Comms engagement officer to support this role.
Another crucial part of this project was developing a Centre for Experimental Thermodynamics which is established at Sheffield and is now being established (estimated April 2026) at the University of Leeds (where I transferred my fellowship to) with a £2.2m investment from the faculty. We have already extended the cement clinker thermodynamic database (with several more in preparation due by August 2026). I will focus mainly on generating thermodynamic data for inorganic minerals and incorporated into a refined kiln heat-transfer process model.
Supported by growing international engagement and delivery of milestones generated of the first part of the FLF project, including the recently formed RILEM Technical Committee on CSA cements, this extension project also leverages the strong collaborative momentum. Having consistently met milestones despite earlier challenges, this next phase will advance the goal of implementing UK-manufactured BCSA cement in the field. Equipped with my exponential career development and significant support from and equipment at the host organisation, the project is destined to succeed.